Advanced collaborative workplace technology project

Cereno proposes a novel, intuitive & affordable nuVa device for telecollaboration (TC). The
corporate world is about global virtual teams, innovation, collective knowledge & these
factors require richest possible channels of international communication. If global companies do not lay this infrastructure they will suffer competitive disadvantage. Traditional meeting rooms & existing technology are not conducive to effective collaboration & technologies employed are counterintuitive. Telepresence & videoconferencing technology systems have 2 major technical disadvantages: interoperability & collaboration. Telepresence systems cannot communicate with other kinds, making it nearly impossible for different companies to connect. Moreover, business meetings incur more than ideas discussion as collaboration over working documents & other types of multimedia also occurs. Videoconferencing providers are now realizing that video is not enough; there must be added document functionality. nuVa improves upon current offerings by offering semi-immersive, intuitive TC solution that allows teams handling complex matters to collaborate & innovate at long distance. Its anthropological design houses pioneering technology, providing new interaction techniques such as bimanual input, document annotation by multiple people, video communication & realtime
interaction, thus giving higher efficiency & easier use. Through nuVa’s global deployment, US & UK businesses with annual revenues of > $1 bn can achieve financial benefits of ˜$19 bn by 2022 & can cut ˜5.5m tonnes of CO2 emissions by deploying ˜10,000 nuVa units. Based on sales projections, we estimate 20k hrs usage over 5 yrs post-project,
3.5k tonnes of CO2 emissions avoided & $5.8m in travel savings. nuVa’s social benefits are
closely tied to economic benefits for organisations. Building relationships & being likable in
relationships is critical to business success; 55% of communications are tacit language, which nuVa allows for.